Molecular materials, sensors and circuits with nanometre resolution

We will use the Feasibility Account to explore how far and how fast new approaches to the DNA-programmed assembly of information-rich materials can be developed, leapfrogging incremental developments and establishing new research areas. We propose an adventurous combination of high-level DNA nanostructure design with state-of-the-art synthetic methodology to create designer materials that can be functionalized with nanometre precision and, through the reversibility of hybridisation and secondary structure formation, are responsive to external stimuli. We will synthesize chemically modified nucleosides bearing designer groups for electronics, biomolecule attachment and polymer-DNA hybrid material formation. Using the exquisite architectural control provided by DNA self-assembly, we will create nanostructures that incorporate these building blocks at programmable positions. We will focus on proof-of-concept experiments in areas covering molecular electronics, responsive materials and high-density sensor arrays.

Potential impact
The impact of this research on public sector and third sector beneficiaries will be realised by communicating the outputs from this project through regular publication in high-impact peer-reviewed journals, at conference talks and through public engagement activities. All applicants are regularly invited to speak to major national and international meetings, thus maximising the dissemination of the results. New technologies in DNA nanotechnology have considerable potential commercial value. Programmable molecular systems are ideally suited to solve some of the world's most significant challenges, such as the development of inexpensive and novel therapies to fight disease and the implementation of molecular computation, including the ultimate miniaturization of electronic devices. We have a close and proactive engagement with the commercial sector which will maximise the impact in this sector. If scientific results can be patented and commercialised, these will be in a field where a direct impact to the public sector can be expected, particularly in the health sector.